GREEN Project: Green Rural Economy Energy Network Project

AD installations have benefited from the government's renewable energy financial incentive scheme. However, this has been scaled back the AD industry has stalled. Nevertheless, the farming industry still appreciates AD's wider potential. Interest is emerging, looking at the "**_bigger picture_**" to support the sustainable investment in AD to future-proof the core business for next generation farming. The outputs of AD are "**_resources_**" that enable diversification. These "**_green_**" commercial industrial opportunities, create jobs, strengthening the local economy and community. The enabling "**_business models_**" need to show economic viability without subsidy support. RP Partnership, are innovative third generation farmers with ambitious business plans for growth. Actively exploring various options and ready to invest significantly for the future generation they are, in essence, real-world customers of this type of project and have agreed to contribute to the Phase 1 Feasibility Study and if successful, for the Phase 2 Prototype showcase site to be located at their premises. Integral to this is the integrated developments of a new 500-herd robotic dairy unit on their greenfield site and a commercial industrial complex on their adjacent brownfield site. They want to achieve sustainable business growth with a net zero or better, carbon footprint. This will enable more regenerative farming with increased environmental benefits that will also benefit the local community. This aligns with the concept of a Whole System approach centred around a suitably sized AD system. The farms primary food production (dairy and arable crops) will create waste streams that will sustain an AD; this will capture and convert GHG emissions into usable energy, electricity, heat, and transport fuel. Input plant nutrients will be recovered and recycled back onto the land to support plant growth, to enable the cycle to start again. **_Our innovation_** seeks to advance the established technology of AD, by progressing the "**_AD Whole System approach_**" to reduce the societal and environmental impacts of agricultural practices. It considers how resources are produced and managed, to realise sustainable agriculture and support future generation of farmers. Digestate to improve land fecundity is realistic and sustainable, it is the right thing to do! Surplus CO2 and heat will support crops grown under cover, reducing reliance on food imports. **Our challenge** is to change the general perception and application of AD. In this project we will present for the first time an operational showcase facility to demonstrate the benefits of a synergistic AD Whole System approach.